University of Strathclyde and Rico Developments Limited

To embed innovative machine learning capability and methodologies, to develop a fully automated, multi-lingual algorithm, first to market, recipe creation platform.